Unexpected Developments UI Solution

**Why don't user interfaces look as good as they do in the movies?**

We are proposing a user interface solution that brings the dynamism, animation and performance from the games industry to serious game, digital twin and metaverse projects.

We will create a series of technologies that systemetise elements that are usually hand crafted within the film and games industry so they are more accessible. The aim is to provide a system that allows designers to concentrate on the aesthetics and engagement with the users as we take care of the technical barriers.

The tools will initially be for use within Unreal Engine and build on existing data technology to make it easier to work with.

Fast iteration will be possible through layout tools similar to a modern "website builder", the use of core widgets to cover the real world use cases and global styling.

It will be designed to aid clear communication by offering professional visuals "out of the box" and animation systems that have been designed not to compromise responsiveness or the instant feedback that is considered critical in gaming.

This technology will allow for complex user interfaces to be created in minutes, rather than months.